Porcine Reproductive and Respiratory Syndrome (PRRS) Immunology

Technical abstract
Porcine reproductive and respiratory syndrome (PRRS) is one of the most important pig diseases worldwide with a huge economic impact, estimated in the USA alone to exceed $600 million p.a. PRRS virus (PRRSV) is an arterivirus which exists in two distinct genotypes. Due to the replication cycle being prone to mutation and recombination events, PRRSV is a rapidly evolving virus, which is most dramatically illustrated by the emergence of highly pathogenic variants in South East Asia and Eastern Europe. Thus, more efficacious control strategies are urgently sought. An improved understanding of immunology and pathology of PRRS will aid the development of the next generation of PRRSV vaccines or intervention strategies. To address this need we aim to:

1. Characterise the interactions of PRRSV with dendritic cells

2. Define PRRSV virulence determinants and their mechanisms of action

3. Elucidate the roles of neutralising antibodies and T cell responses in protective immunity

4. Develop and evaluate novel PRRSV vaccines